The impact of weather and climate on interdependent infrastructure networks

This PhD will combine industry datasets (e.g. Network Rail, Highways England) with meteorological datasets to understand the types of weather that cause maximum disruption to the infrastructure provider, with a particular focus on identifying weather conditions that cause disproportionate impact across multiple infrastructure sectors. Understanding the interdependencies between infrastructure networks, and considering our infrastructure as a system-of-systems is essential to make our current and future planned infrastructure resilient to weather and longer term climatic change. This is also an opportunity to build upon my MSc dissertation results beyond temperature to compare the sensitivities between metro and national rail and their associated infrastructure (humidity, precipitation, sunlight hours, urban heat island impacts)